Reimagining Engagement at the Charles Dickens Birthplace Museum

This PhD project investigates how the Charles Dickens’ Birthplace Museum (CDBM) can engage modern audiences through participatory practices and digital technologies. It explores the museum's evolving role within the context of birthplace museums, focusing on bridging the gap between traditional curation and contemporary engagement, especially for younger audiences. By leveraging co-design, participatory action research, and digital tools, the project aims to enable wider outreach, extend the historic narrative and enrich visitor experiences and ensure the museum's long-term relevance and resilience. It also investigates how museum professionals, academics, and creative technologists can collaborate with audiences to foster meaningful, inclusive dialogue around birthplace museums.